funSNM - Fundamental principles of sensor network metrology

This project will address the metrological aspects of sensor networks, covering the uncertainty propagation, data quality metrics and SI-traceability in generic sensor networks, as well as the assessment, infrastructure, and risk analysis of distributed sensor networks alongside software frameworks and semantics via automated application of developed methods.